Morphological inflection in early Middle English place-names

I propose to investigate, for the first time, the inflectional morphological marking found in early Middle English (EME; c.1100-1300) place-names (PNs). The complex Old English (OE; c.450-1100) inflectional system
underwent considerable simplification in EME; however, the lack of EME texts makes it difficult to assess
regional variation in morphology. PNs provide vital evidence on this point. I will also consider, by comparing PN

data with surviving EME texts, how PNs behave differently from ordinary lexical items with regard to morphology-
Elizabeth Hopkins 302018393

an important question in modern toponymy that has not yet been investigated in this context.